COM Enhancing Inverse Imaging with Self-Supervised Learning: Exploring Forward Operator Impact

The research topic centers on tackling the inverse imaging problem in computer vision and signal processing, which is key to reconstructing original signals from incomplete or constrained measurement data. The challenge lies in the nature of these measurements, often being a compressed representation of the original signal, leading to multiple potential solutions for the same observed data. The project aims to explore effective reconstruction methods to overcome these challenges.

Traditional methods in this area, based on strong prior knowledge like signal sparsity, often require custom design for each specific problem. However, recent advancements in deep learning have shown promise in learning complex mapping functions from a large number of signal pairs, presenting a potential solution to these challenges. The research will delve into these deep learning methods, focusing on their application in scenarios where only observed signals are available. This approach, however, presents its own set of challenges due to the possibility of infinite solutions in the null space of the forward operator.

Overall, this research aims to investigate and develop innovative methods, grounded in deep learning and other advanced technologies, to facilitate accurate reconstruction from incomplete data in inverse imaging problems. This exploration is expected to contribute significantly to the field, offering solutions to a longstanding challenge in computer vision and signal processing.